ACTIVE - Advanced Combustion Turbocharged Inline Variable valvetrain Engine

The ACTIVE project is a collaborative R&D project that accelerates the introduction of advanced low carbon technologies into main stream vehicle applications targeting very substantial CO2 savings.
This is a UK centred project focused on the Engineering skills needed to develop and apply these technologies and aims at increasing the UK's capabilities in this area. The project will bring Ford's Global Advanced R&D and some of Europe's top Tier 1 suppliers to the UK to develop the technologies for this project alongside the engineers at Ford's Dagenham and Dunton Engineering Centres and four of the countries leading automotive research Universities. This will strengthen further Ford UK engineering as the "Centre of Powertrain Excellence" for the application of advanced inline powertrain technologies within Ford and increase the capabilities within the UK's Universities.
A key aspect of the project is to engage with the UK supply chain and this project presents an excellent opportunity for several participating UK based component and equipment supplier partners.